Quantum optimisation for future gas network design

This project is a first of its kind exploration into the applicability of quantum-inspired optimisation to improve and accelerate modelling of future gas transmission configurations and whole-systems planning. It will assess use cases where these techniques can enhance scenario coverage, integrate multiple additional energy vectors, address current computational limitations in modelling hydrogen and CO2 networks, and improve granularity of planning outputs. By engaging National Gas and supported by NESO, the project will identify where quantum-inspired methods offer the greatest system-wide benefit, culminating in a prioritised use case and roadmap for Alpha-phase development.